Improve accuracy and precision of the volumetric sensor on a container tracking IoT device

The Smart Container Company is a startup enabling the most sustainable and technologically-advanced supply chain in the beverage industry. We do so with KegTracker, our first-to-market IoT device, which instantly connects circular packaging options, such as kegs, to the internet. Leveraging data science and modern machine learning, we empower clients with transparency and insights to help them achieve unrivaled levels of operational excellence, market intelligence, and a reduced carbon footprint.

KegTracker is a patent pending, non-intrusive IoT device for asset tracking with condition monitoring of kegs and casks. It measures volume, location, temperature and motion for each asset in real-time.

Knowledge of how much volume is inside the keg is a key data point that help us remove bottlenecks, reduce waste, and enable a more sustainable and circular economy. This project is to invest time from experts and scientists to help improve the precision and accuracy of the Kegtracker's volumetric measurement sensor.